Adding AI-powered analysis capabilities to Lifelancer platform

Labor markets & job boards around the world have not kept pace with rapid shifts in the global economy, and their inefficiencies take a heavy toll. Millions of people cannot find work, yet sectors from technology to health care cannot find people to fill open positions.

For employers, traditional recruiting methods are expensive, slow, and outdated, and are not helping to connect them with the right talent swiftly. For talent, current methods (general job boards & online platforms) do not match them with job opportunities very well.

AI-powered & domain-specific tech platforms have the potential to address the above inefficiencies in the labor markets and make the processes 50-100X faster, more efficient & accurate compared to the current tech. At present, there is no global tech platform addressing the above in the life sciences.

**Lifelancer is building the first AI-powered platform for talent hiring & upskilling in the life sciences & related IT domains.** The project would focus on analyzing large-quality of text-based data, extracting relevant information, building scoring matrices & AI-ML modeling.

The project will be done in collaboration with Digital Services group at TUV SUD National Engineering Laboratory (NEL). Digital Services group at NEL consists of highly experienced professionals, who actively work on developing, implementing, and benchmarking state-of-the-art machine learning algorithms to model & analyze large volumes of data. Supported by both world-class facilities and a state-of-the-art internal HPC cluster with over 600 cores, NEL has the computational power and technical expertise for the AI-powered analysis for the project.